The AGN-star formation connection with ALMA

Using state of the art infrared observations, including ALMA, the project will explore the connection between AGN activity and star formation. The analyses will include comparing the star formation rates against AGN luminosity and comparing star-formation rate distributions of AGN with those of star formation galaxies and normal galaxies. The overall objective of the project is to explore whether AGN effect their environment in some way, as predicted by the leading models of galaxy formation; e.g., the AGN shutting down or enhancing star formation activity. The project will also investigate whether UV-near-IR observations can be used to constrain star formation rates in AGN for sources not detected by ALMA.